Future Nacelle - Very Short Composite Lipskin

Integration of non-traditional nacelle anti-icing and erosion protection technology to enable the manufacture of a composite engine inlet assembly, while improving acoustic attenuation and not compromising material durability. The improved inlet assembly will benefit aircraft performance through reduced drag.